Novel wearable neurostimulation system to target period pain

**Problem**

It is calculated that 80% of women of reproductive age (1.5bn people worldwide) suffer from period pain at some point in their life. The pain is felt as either intense spasms or dull and constant cramps in the abdomen which can spread to the back and thighs. Most women suffer the pain in silence, however it disrupts their daily and working lives and in extreme cases requires a hysterectomy.

Currently, there are no effective, long term, side-effect free treatments to deal with period pain. Most women use over the counter painkillers, often ibuprofen. However, this gives short lasting relief, is ineffective for people with severe pain and can have several side effects if used long term. Other treatments are hormonal contraceptives, surgery or self-help measures, however these have either major side effects, including an increased risk of blood clots and heart attacks, or give limited pain relief.

**The Ohmm Solution**

This project was born with the intention of giving women around the world control back during their periods. We are developing a novel neurostimulation device, based on extensive scientific evidence that targets the cause of period pain, providing long lasting drug-free pain relief.

The device will be worn on top of the painful area, either the abdomen or lower back, and provide pain relief by an anti-inflammatory mechanism. It has been designed in collaboration with period pain sufferers to be small, comfortable, lightweight, discreet and can even be worn while exercising or doing other activities.

It is wirelessly controlled by a paired smartphone app, and activated only when it is needed. Ohmm’s treatment can be personalised, allowing the user to select the most effective, comfortable, pain relieving settings.

Ohmm gives women the chance to treat their pain whenever they need it in a discreet, customizable way, leaving them free to carry out their daily routines and contribute to society and the economy without fear of period pain.